TiPOW (Titanium Powder for Net-shape Component Manufacture)

TiPOW is an initiative by a consortium of leading UK companies proposing to define the requirements and develop the processing techniques to provide high quality Titanium powder; enabling the production of aerospace components via 3D printing or Additive Manufacturing (AM). AM is a revolutionary manufacturing technology with the potential to enable the production of highly complex lightweight aircraft and aero-engine parts using advanced production systems that in some cases print parts layer by layer from metal powders. The advanced components produced by AM can be up to 50% lighter than conventional components; constructed using completely new and novel designs, resulting in substantial weight reduction and increased efficiency & performance. GKN, global Tier 1 supplier for the Aerospace and Automotive industries has partnered with Metalysis, PSI and the University of Leeds for this project; each bringing a wealth of experience and background managing technology collaborations.